Innovation Voucher Application Digi-O

Data storage, or rather the lack of convenient access to it, has impacted all of us at some point in our lives. With our addiction to devices only getting stronger and the digital universe predicted to grow to 40,000 EB by 2020, this problem only going to become more prevalent.

At Digi-O we developed smaller, faster and wireless solutions for portable secure data storage that removes the hassle of data storage or the pain of its loss. Ours a high-capacity device that is small enough to wear or attach to everyday items without the need to physically plug in a drive to a device.